Sheffield Hallam University and Bloor & Co Limited

To develop an innovative digital based platform for the property sector through the embedding of advanced matching algorithms, process automation and user experience techniques. The platform will embody a unique approach to client engagement with significant commercial potential.